Dramatizing Penshurst: "Love's Victory" and the Sidneys

'Dramatizing Penshurst' brings to life the remarkable literary history of the Sidney family by staging 'Love's Victory' (1617), by Lady Mary Wroth at her home, Penshurst Place. Wroth was the daughter of Robert Sidney and niece of Sir Philip Sidney and Mary Sidney Herbert, who transformed the literary landscape of the 16th and 17th centuries. Penshurst was a crucible for innovation amidst tradition, an experience which the project recreates for members of the public through rehearsals and performances. It inaugurates Penshurst's strategy for the next 25 years to leverage the house's cultural capital, making sustained use of a historic literary text to deepen visitor engagement with the past.
Staging the play 400 years after it was composed disproves Virginia Woolf's view that any sister of Shakespeare could not have written drama. The production, performed by professional actors at Penshurst Place and in the newly-established Marlowe Kit in Canterbury City Centre, will uncover a 'hidden' heritage: the history of Shakespeare's 'sisters' or female contemporary dramatists. The play has almost no recorded stage history. The public will be able to judge its value alongside plays like Shakespeare's 'Romeo and Juliet'.
The rehearsals and performances at Penshurst Place will give people a chance to participate for the first time in a historically-informed piece of household theatre. This theatrical tradition was very different from that of the professional city playhouses like Shakespeare's Globe, from which female performers and writers were excluded. The intimate, medieval venue of the Marlowe Kit will recreate the conditions of a 'private' household performance amidst the commercial bustle of the city.
Members of the public of all ages and backgrounds will be invited to contribute actively to the production process by attending free talks, multi-media workshops and open rehearsals leading up to the performances. Those visiting Penshurst and the Marlowe Kit will be able to offer their own perspectives on the script and other Sidney writings by engaging in discussion with the academic leader, the director and the performer-interpreters. The academic leader will talk about the Sidney manuscripts and women's writing from Kent at the Kent History and Library Centre in Maidstone.
Reading or rehearsing scenes in the rooms and historic gardens at Penshurst will offer actors and members of the public a heightened sensory experience that should prompt reflections about how emotions are generated by places and by the past. Visitors to Penshurst and the Marlowe Kit will be encouraged to respond creatively too, using art, music, creative writing. Through such activities, visitors will become co-producers of the performances of 'Love's Victory' and of Penshurst as a living heritage site. The project contributes to Penshurst's and The Marlowe's long-term goals to build awareness of a shared literary past: deeply rooted in the Kentish landscape but with international scope, whose cultural significance continues to the present.
To reach wider publics who are not able to travel to Kent, 'Dramatizing Penshurst' will offer a virtual experience of the co-production process online. A performance of 'Love's Victory' at Penshurst Place will be professionally filmed and made freely available via the project's website. A new on-line exhibition will host edited filmed extracts from the rehearsals, talks, workshops, examples of writing about Penshurst and by the Sidneys and images of the historical sites. People's creative and reflective responses to the live events and Penshurst Place will also feature in the online exhibition. Items will be selected for physical exhibitions at the Marlowe Kit and later at Penshurst Place. The academic advisor will use the archive of materials to offer a Massive Online Open Course to engage a worldwide audience with the writing of Wroth and with Penshurst Place's literary heritage in an accessible way.

Potential impact
1.The project's use of open rehearsals, workshops, talks and performances of Love's Victory at Penshurst Place and in Canterbury will benefit local, regional and international non-academic communities of visitors by making them active co-creators of the living literary and cultural heritage of Penshurst Place. The virtual dimension of the project's activities will disseminate the on-site experiences in Kent to a much wider public by filming the performances, rehearsals and workshops, A MOOC (Massive Open Online Course) will extend engagement and participation for the following 2 years. These non-academic groups will benefit from the project by
- learning about the significance of the Sidneys as a family of male and female writers
- experiencing the cultural and literary heritage of Penshurst Place at first hand, on site, and virtually through the website and performances
- learning that women as well as men wrote drama in the age of Shakespeare and being able to judge how well women's drama works in performance
- experiencing a different type of historical theatrical tradition from that offered in professional theatres like Shakespeare's Globe
2.The trialling of immersive experiences in the current 'economy of experience' in the heritage industry will be of immediate benefit to the project partner, Penshurst Place, helping the Board of Management to model future explorations of Sidney texts as part of its 25 year policy to leverage Penshurst's cultural and literary heritage to attract new visitors and deepen their engagement with a remarkable historic site.
3. Beyond this, the project's use of literature and performance will suggest new uses of historic buildings across the country, with significant economic, social and cultural benefits.
4. Dramatizing Penshurst will benefit young people in Kent including secondary school students and members of the Marlowe Kit's youth groups, in Canterbury. Young people will benefit by learning about the writing of Wroth and her family, and to Penshurst Place, as parts of their shared Kentish heritage. A level students will use the text and the production process in their Extended Project Qualifications, and Intellectual Vision and Endeavour Programme and to give a unique, comparative perspective on their study of Shakespeare.
5. Adults with particular leisure interests, such as local history, calligraphy, painting, botanical illustration, sewing and art history will benefit from using their interests to engage actively with the script and the production process, so developing a knowledge of Wroth, the Sidneys and Penshurst Place and a heightened sense of the ways the past is recreated in the present. Deborah Croft's art history group, looking at 'English Portraits, Landscapes and Pastoral Scenes', for example, will base their study on Penshurst. Archivists and users of the Kent Library and History Centre will learn about Sidney and Fane manuscripts held there.
6. Kent Adult Education students with creative responses to the play will have the opportunity to exhibit and sell their work on site and on line. For example, those following classes on 'Painting A Story' will be able to exhibit their creative work in the Garden Restaurant at Penshurst Place; calligraphy students will make props for use in the production and for sale to audiences.
7. Regular visitors to Penshurst and local people will benefit from a deeper, more informed visitor experience of Penshurst Place and the family of writers who lived there, so increasing their sense of belonging to its history.
8.The tourist industry in Kent will benefit from an increased number of national and international visitors to Penshurst and to Canterbury as a result of the project's work.
9.Academics working in heritage studies, heritage and museum management, and those studying practice-based theatre research will benefit from its innovative approach to visitor engagement.